Contactless Field Enhanced Processing

The ceramic sector is an energy-intensive process industry dependent on high temperature kilns to make its

products. Manufacturers are seeking breakthrough innovations to yield significant changes in their

environmental impact having exhausted the benefits from best available technologies. This study will assess an

innovative energy efficient process of ceramic manufacture using a prototype rig. It will verify the potential

reduction in CO2 emissions and provide reliable evidence to support further investment by industry.